Future food preferences: The development of children's and adolescents' attitudes towards eating meat

One important way we can mitigate the climate disaster is through reducing meat consumption, which contributes 57% of all food production emissions. This dietary change has added benefits in terms of public health and is aligned with UK policy around food and climate. Despite this, uptake of plant-based diets has so far been slow. Encouraging dietary change in adulthood is a difficult task due to powerful psychological processes that scaffold meat eating. The proposed project will examine children's and adolescents' thinking about eating animals. There are important reasons to begin such examinations in childhood. First, this is the period in which dietary preferences are formed. Second, recent research has shown that children value animal lives as much as they value human lives and see eating animals as less morally acceptable than adults do. This contrasts with most adults who categorise some animals as 'food' and less deserving of moral concern. However, how these moral judgments about animals change across childhood and how these judgments relate to thinking about eating animals is not yet well understood. This is a key piece of evidence that is required to design educational interventions targeted at the point in development at which they will be most effective. Without this foundational longitudinal work, educational interventions are less likely to deliver impactful change.

The project will follow two cohorts of children from 6-years-old through to 15-years-old, with participants completing a survey once per year over four years. Using this survey, I will test a proposed model that will for the first time allow us to understand how our moral judgments about animals change across childhood in relation to factual knowledge of what we eat. First, I will examine children's knowledge of food systems - that is, their understanding that food comes from animals. Second, I will examine whether this is related to children categorising farmed animals more as "pets" or as "food". Following this, I will measure outcomes that may support eating animals. These will include speciesism, which is the idea that a living being's moral worth depends on what species it belongs to. Adults generally see humans and pets as having more moral value than farmed animals. The survey will measure whether children think similarly and at what age. Finally, I will measure different examples of thinking about animals including children's evaluations of how "okay" it is to eat them. Relatedly, I will ask children why they think it is "okay" or "not okay" to eat said animals. Together, these measures will reveal a more complete picture of how knowledge about food production changes over development, how this knowledge is related to categorising animals as "food" rather than "pets", and whether this relates to evaluations of eating these animals.

Using this evidence, I will work with my existing partners in food education (experts from charities and schools) to consider practical applications. I will work with these practitioners to co-design lesson plans that tackle issues related to food systems, animal welfare and climate education. The findings will be essential in guiding how these lesson plans are designed and can complement existing food-based education in schools and serve as the first step towards future research to design effective educational interventions focused on sustainable diets.